Julia Darling's New Vocabularies of Pain: Mapping Body, Gender and Place

Julia Darling noted privately that her objective as a writer was to "find a new language, between
art and politics, to describe the changes that happen around us" (2004). My thesis will excavate
Darling's forging of an innovative literary vocabulary of health and sickness, addressing the body
politics of her own breast cancer and the traumatized civic body of post-industrial Tyneside. I will
demonstrate how Darling confronted the inadequacy of conventional medical discourse in radical
written work and during pioneering collaborations with clinicians - for example, in the creation of
the transformative Operating Theatre at Newcastle University.